Environmental Sustainability in Water Treatment Systems and Water Resource Management

1. Research background: Water is one of the natural resources most affected by the current rate of use and deterioration of resources. By 2050, the world's population is estimated to increase which changes the amounts, frequency and quality of rainfall. Without proper water resource management schemes, storm water runoff could carry high amounts of particulate matters and other pollutants. The aim is to assess the stormwater quality state of urbanized catchments and explore suitability of treatment scenarios for improving the quality of water. Therefore the objectives are to analyze the water quality status of urban locations highly affected by frequent flooding, and evaluate sustainable approaches and management strategies effective in treating the runoff and protecting the water resource. The results can aid in the reduction of the impact of contaminated runoff on the quality of human life and ecosystem.

2. Methodology:
2.1 Development of biofilters: Filtration techniques such as bioretention systems will be designed by incorporating different components including optimum vegetation, and substrates. Artificially creating an anaerobic environment to facilitate the denitrification process by imbedding Internal Water Storage Layer, and/or using sand amended with biochar to improve removal of organics will be taken into account as well.
2.2 Data analysis: For water samples, several scans from analytical instruments such as Infrared spectroscopy will be made. Then, chemometric techniques will be employed for analysing the data using Principal Component Analysis (PCA) and Partial Least Squares (PLS) regression or other regression models to derive the models.
2.3 Design of Experiments: In designing and analysing the data, a Design of experiment (DOE) approach will be considered. It could significantly reduce the total number of experiments needed, as it facilitates obtaining the maximum amount of "information" while limiting the number of observations needed.